Brave New World Mach 10

The creation of a portal to market working practices in the Built Environment sectors using Neuroscience and Mindfulness practices for the enduring behaviours creating sustainability, collaborative working and responsible business.